Evaluation of Ultrawide Bandgap semiconductors for high performance electronics

This Project will develop processing techniques for the evaluation of ultrawide bandgap materials and production of prototype electronic devices. Potential materials for investigation include diamond and gallium oxide.